ISHISUKI

The Ishisuki project sees HiETA team up with NPL to develop understanding in the mechanical measurement methods for complex additively manufactured thermal management products where standard test methods are not appropriate.

The project will address methods of quality control and establishing process variation limits which will enable HiETA to reach higher technology readiness levels for products developed for the motorsport, aerospace and energy sectors. These developments will provide a significant boost to HiETA's competitiveness within these markets.